Structural-aerothermal optimisation of hybrid thermal protection systems for hypersonic combustors

This project will investigate the mechanics of Passive Active Regenerative Cooling systems (PARC)s specifically for Hypersonic vehicles. The overarching aim is to advance the structural integrity design and failure assessment of combustor wall materials undergoing high thermomechanical stresses using analytical and FE simulations.This project will build upon previous work on FE-CFD conjugate modelling of transpiration cooling systems for turbojets.
Topics that will be considered:
- Coolant fuel flow
- Heat transfer
- Thermomechanical stresses
- Creep-plastic deformation
- Hydrogen diffusion and embrittlement